Algebraic Topology

The project is concerned with algebraic and combinatorial invariants of topological spaces. To approach calculation of
those invariant we should first
study the existence of homotopy decompositions of topological spaces.